Germplasm Resources for Crop Improvement in the Developing World

Technical abstract
Wheat provides in excess of 20% of the human population’s total dietary energy intake. In developing countries, demographic changes and rapid urbanisation will result in a significant increase in the demand for wheat. Unfortunately, wheat yields in developing countries are often poor and resistance to biotic and abiotic stresses is often low. Without improved varieties it is unlikely that the increased demand for wheat will be met and the risks of food insecurity adequately addressed. Furthering our BBSRC funded ‘reach’ we will enable scientists in developing countries to access new germplasm and exploit new sources of genetic diversity, enabling the development of high-yielding wheat varieties in developing countries with resistance to local biotic and abiotic stresses. This deliverable exploits the strength of JIC’s germplasm resource unit and its collection of historical wheat-Triticeae cytogenetic stocks. This deliverable is based on the well-understood needs of partners in India, Bangladesh and Brazil, and includes CIMMYT